Investigating antibacterial functions of TRIM ligases

The aims of this study are to identify specific TRIMs responsible for mediating the outcomes of bacterial infections, and increase understanding of the molecular mechanisms behind this. This will be achieved by:

1. Conducting TRIM-wide screens to identify potential candidates with an impact on intracellular bacterial replication and immune pathway regulation:
2. Validation of identified candidates:
3. Molecular characterisation:
Back Up Plan: TRIM21 has previously been identified to restrict growth of S. Typhimurium, yet the mechanism is poorly defined. Many of the methods described above will be employed to uncover the molecular mechanisms behind this.